Machine Learning-Driven Prediction of Molecular Properties and Transition States for Pharmaceutical Development

Computational chemistry plays an important role in understanding chemical reactions and transition states (TSs)-the high-energy structures at which reactants transform into products. TSs are vital for elucidating reaction mechanisms and for calculating thermodynamic and kinetic properties, informing various applications in computational organic chemistry.

Quantum chemical (QC) methods, especially density-functional theory (DFT), have proven highly effective at calculating the energies, properties, and geometries of chemical species, making them invaluable tools in applications such as regioselectivity predictions, catalyst design, and pharmaceutical process optimisation [1-3]. However, the computational costs associated with QC methods often make them prohibitively expensive, especially in large-scale studies or for complex molecules, such as those frequently encountered in pharmaceutical discovery.

In recent years, machine learning (ML) has increasingly been applied in the chemical sciences, accelerating computational workflows and enabling rapid predictive insights across molecular modelling, retrosynthesis, catalysis, and drug design [4]. In the context of chemical reactivity, ML has shown particular promise in predicting activation energy barriers [5], which are essential for assessing whether a reaction will proceed at a given temperature, and within what timeframe. ML-based predictions can generate accurate activation energy estimates within minutes, in contrast to the hours or even days required by traditional QC methods. This speed offers a transformative approach to evaluating chemical reactivity.

Deep learning techniques, including equivariant neural networks, generative adversarial networks, and diffusion models, have been explored for predicting TS geometries [6-9]. However, current models typically focus on generating initial TS guesses that still require optimisation through time-intensive QC methods, with no existing methods able to directly yield TS geometries with energies within the chemical accuracy threshold of 1 kcal mol-1 [10,11]. Additionally, these models have bene trained on limited datasets, usually focused on small organic molecules with up to seven heavy atoms [12,13]-far from representative of the broad chemical diversity encountered in reality, particularly in pharmaceutical applications.

This research aims to address these limitations through two main objectives. First, it seeks to develop ML models that predict TS geometries with an accuracy approaching that of QC methods like DFT, reducing dependence on these high-cost calculations. Second, it expands these and other reactivity prediction models to cover a broader range of reaction types relevant to pharmaceutical synthesis, thereby enhancing their utility in practical applications. By integrating these predictive models into pharmaceutical development workflows, this research can help streamline reaction screening, reduce costs, and ultimately accelerate the delivery of new medicines to patients.

[1] J. Org. Chem. 77(7):3262-3269, 2012. [2] J. Med. Chem. 59(10):4443-4458, 2016. [3] Science. 356(6336):426-430, 2017. [4] Chem. Rev. 121(16):9816-9872, 2021. [5] WIREs Comput. Mol. Sci. 12(4):e1593, 2022. [6] Chem. Sci. 12:10022-10040, 2021. [7] J. Chem. Phys. 155(2):024116, 2021. [8] Nat. Comp. Sci. 3(12):1045-1055, 2023. [9] Nat. Commun. 15(1):341, 2024. [10] Theor. Chem. Acc. 131:1-20, 2012. [11] Acc. Chem. Res. 50(3):539-543, 2017. [12] Sci. Data. 7(1):137, 2020. [13] Sci. Data. 9(1):779, 2022.